Mapping windblown sand deposition and developing innovative solutions in coastal urban environments.

According to the EU, transportation accounts for 20% of the world's total CO2 emissions, placing itself as a major contributor to climate change; thus, road transport decarbonization is necessary. Promoting the use of less polluting transport modes like Electric Vehicles (EVs) is an important step towards achieving this objective. As it is expected that the use of EVs will rise significantly, this project aims to help EV's drivers to have a better and less stressful driving experience through an innovative cooperative route planning, re-planning and recharging. This connectivity-enhancing approach can add value to any efforts for low-carbon development.